From Big to Small: domino-disassembled nanogels as new drug delivery vehicles

This project aims to develop novel domino-disassembled cross-linked nanogels and to evaluate their potential use as drugdelivery vehicles. The concept of disassembling polymers is new and can be described as macromolecular systems able todisintegrate into their building blocks through a domino-like reaction triggered by a single stimulus, such as a specificchemical reaction. The creation of a cross-linking network within the polymeric matrix would provide three dimensionalcavities where specific interactions with the drug molecule could be favoured. The choice of nanogels, as polymer format,is dictated by the great advantages derived, in terms of applications, by having such materials able to form colloidalsolutions.

Potential impact
This project focusses on the development of a novel polymeric system, based on the self-disassembling approach, for the delivery of target molecules. Although the system is currently being developed for applications in the drug-delivery field, wider applications are envisaged in different areas, for example in agriculture, for the delivery of pesticides. This is a technology that has great potential and where patenting outcomes can be easily envisaged. This would in turn result in the development of potential start up companies, for its exploitation. Queen Mary has a dedicated unit, QM Innovation that provides extensive support and help on this regard. The impact of the project will clearly depend on the degree of success that will be achieved within the 18 months time frame and subsequently on the success in attracting more funding and disseminating the acquired knowledge. Initially the main impact will be on the knowledge, with the development of new techniques for synthesis and preparation of domino-disassembled cross-linked nanogels, with increased understanding of the key factors influencing drug uptake and release and also of the toxicity issues. If successful, there will also be considerable impact on people, as more skills are provided in this field, new researchers are trained and also additional groups may decide to approach this research field leading to new collaborative projects being initiated. If successful, the ultimate impact will be on society, with the main beneficiary being the people, gaining a better quality of life as a result of the new drug delivery systems. This would of course also improve their health, as less side effects are experienced and issues of toxicity are minimized. The data accrued over such long period of time would also influence policy makers and could lead to 'old' drug delivery platforms being banned or at least limited in their use.